Snazzybird Ltd

Introducing Snazzybird, more than just a furniture company--- we're a movement aiming to transform the furniture industry with responsible consumption. We're championing a more sustainable, transparent, and customer-empowering way of life. Our mission is a direct response to the environmental crisis magnified by the yearly landfilling of 22 million pieces of furniture in the UK, while offering affordable, luxury furniture. With our innovative buy-back scheme, urban harvesting, magnetic joinery technology, and commitment to complete transparency, Snazzybird is positioned to become a leader in interiors and sustainability.

Our change starts at the sourcing level. Using an urban harvesting approach, we repurpose waste materials, such as cork from the wine bottling industry. This not only saves new raw materials but also breathes a second life into waste, creating high-quality furniture pieces. Coupled with our magnet joinery technology, Snazzybird offers easy assembly and long-lasting quality. This component-based construction allows customers to easily refresh their living spaces.

Moreso, we offer a financial incentive to do so with a one-of-a-kind buy-back scheme. This initiative not only completes our circular economy but also pioneers a new culture of furniture consumption that benefits both the environment and your wallet. By offering a guaranteed return of as much as 40%, we make sure our furniture is not just a purchase but an investment. This approach gives us a unique edge at a time when consumers are being more mindful of their spending on quality items.

Transparency and accountability are woven into the fabric of Snazzybird's ethos. Every piece of furniture comes with a unique digital tag that, when accessed, opens a dedicated Web3 platform. Here, customers can get end-of-life instructions, engage in our buy-back scheme, and track real-time inventory across all stages of the supply chain. And, it's worth noting, that our furniture is made in British workshops, not sweatshops, so you will be supporting a community of local manufacturers.

The demand for high-quality, sustainable furniture is rising, and Snazzybird is ready with a scalable and ethical business model. Join us in redefining furniture consumption and being a part of a sustainable, transparent, and customer-empowered future. Snazzybird is slow furniture.